Scale-up Feasibility of Anodes Supercharging Transport (Scale F.A.S.T.)

CB2tech is supercharging the electric revolution with transformational technologies. They are a Cambridge University spin-out founded in 2019 and a member of the Technology Developer Accelerator Programme at the Advanced Propulsion Centre. As part of the Automotive Transformation Fund program, they are scaling up manufacture of a high-power battery for the automotive industry that enables ultra-fast charging without sacrificing lifetime or safety.